Transmission of Salmonella in Africa

Technical abstract
Africa is currently experiencing an epidemic of invasive non-typhoidal Salmonellosis (iNTS), a disease that is killing 388,000 each year in sub-Saharan Africa (Ao et al., 2015). The disease targets susceptible HIV-positive, malarial, anaemic or malnourished individuals, kills approximately 20% of infected children and 50% of adults, and is now a major health problem in low-income regions. A key question is how the Salmonella bacteria are transmitted at such high levels in Africa. The iNTS disease is associated with rural populations, and so the transmission routes associated with European Salmonella infection may not be relevant. This project will generate genomic information from human infections that can be compared to the data from the ongoing efforts to characterise zoonotic and environmental strains, and therefore elucidate the reservoir of infection. This information will enable better public health control strategies in Africa